Spin Echo | Application of novel shimming processes for NMR measurement

UK-based Spin Echo (SE) Limited, an OEM specialising in nuclear magnetic resonance (NMR) flow measurement, collaborates with the Astute Centre of Excellence to advance magnet shimming, potentially revolutionising permanent magnet Halbach arrays' applications in oil & gas, hydrogen transport, and healthcare. NMR, foundational for SE, offers precise fluid analysis, vital for efficient oil & gas and hydrogen integration. In A4I Round 10, novel shimming methods are pursued to minimise magnetic field errors and enhance homogeneity, promising a breakthrough in flow measurement accuracy. Targeting sub 500 ppm field errors could democratise accessible, low-cost MRI scanners, playing a pivotal role in early disease diagnosis and prevention.

This collaboration not only holds the potential for transformative environmental, economic, and medical impacts but also aims at cost savings. Enhanced flow measurement accuracy in oil & gas could streamline production processes, leading to substantial cost reductions and improved sustainability practices. Moreover, enabling hydrogen integration into existing infrastructure with SE's technology could result in significant energy cost savings, fostering the growth of the hydrogen economy. As the project unfolds, it aspires to reshape industries while providing feasible solutions for budget-conscious industries, thereby driving a comprehensive positive impact.